AHRC Leadership Fellowship Connected Communities (Phase 2)

The Connected Communities Leadership Fellowship comprises two elements: first, a programme development role working across the over 300 projects in the programme; and second, a personal research fellowship related to the aims of the Connected Communities Programme.

The aim of the first element of the fellowship is to ensure that the Connected Communities programme adds up to more than the sum of its parts, by bringing together people, themes, activities and ideas across the programme and creating collective spaces for developing new insights and generating a meaningful common legacy. The activities here involve everything from maintaining web and social media activities, running small events, setting up and editing a book series from the programme, continuing to research and document the work of the programme and experience of all participants, commissioning publications on the foundations of collaborative and co-produced research, producing edited collections. The work also includes making connections between Conencted Communities and other AHRC themes, and involves, for example: joint conferences on Utopias and Futures with the Care for the Future theme, exploring the participation of BME groups in the Arts and Humanities research with the Translating Cultures Theme, and participating in joint writing and a series of small and large events in collaboration with all other themes.

The activities of the personal element of the fellowship are focused on three areas: first, making a substantive contribution to the theory, policy and practice of collaborative and engaged research through writing, events, and policy engagement; second, consolidating my existing work on the relationship between universities, schools and cities into a monograph on Educational Utopias; third, continuing the foundational international work on the development of a Discipline of Anticipation.

Potential impact
Key routes to impact for the activities of the Fellowship are:
Via policy channels - through workshops, events and face to face meetings and networking, the fellowship will seek to produce a greater dialogue with funders of and advocates for community-engaged research. This begins with the Funders Forum being held September 2015, and will be developed through one to one meetings using the CC fellowship report as a basis for discussions. This will build on the existing relationships with BIS, Cabinet Office and DCLG that have been brokered in the first phase of the fellowship. Further areas of development include building closer relations with think tanks.
Via the Community Partners and Collaborators on the Connected Communities Programme - through ongoing collaboration with these groups, in particular the Community Partner Network, Heritage Lottery Fund, New Economics Foundation NEON network, and others in the design of research, the development of the CC Programme and the publications of joint outputs and procedures from the work.
Via the Runymede Foundation - who are acting as collaborators in the joint programme on BME participation in the Arts and Humanities.
Via international Education Networks - for example, the WISE Foundation, TedX events - to engage international university policy makers in the development of international strategies for university-public engaged collaborative research.
Via the CC social media and web presence - we already have over 1500 twitter followers and a healthy audience for web activity, we will continue to promote and develop this as a resource and work closely with print and tv journalists to enhance the website so that it can be more easily used by media organisations to communicate research out to a wider UK public.